The University of Manchester and SGS Quay Pharmaceuticals Limited

To find alternative and more efficient processes to stabilise bacteria following growth and harvesting of the bacterial cells, leading to a less destructive and more cost-effective method of producing large scale bacteria for the production of live biotherapeutic products.